'Ultraluminous X-ray sources and their implications'

'Ultraluminous X-ray sources (ULXs) are not just intense emitters of X-rays; it now appears certain that they also power strong winds. A combination of their energetic radiation and powerful winds will have a severe impact on their near environments, and has led to the formation of bubble nebulae around several nearby examples. In this project we will obtain the best possible observational constraints on the impacts of ULXs on their environments, and seek to understand how these objects may have influenced the development of nascent galaxies at epochs when ULXs were likely to have been far more plentiful than in the current era.'